ACCES-LS

GTS will develop an advanced glass-based laser rod design, offering significant reductions in size, weight & power requirements compared to current sensor technology at <50% the cost. The thermal conductivity of laser glass is ~7% of a YAG crystal rod, as such conventional glass laser rods experience excessive heating during continuous use, leading to thermal lensing effects & damage to coatings, restricting glass to lower power outputs for given repetition rates/laser designs. The ‘Advanced Composite Core-clad Eye-Safe Laser System’, ACCES-LS improves the thermal conductivity of the laser rod, offering a step change in performance, with potential to revolutionise the eye-safe imaging market.